University of the West of England, Bristol and Metrea Mission Data Limited KTP 23_24 R3

To develop a unique software solution that adapts air platform mounted cameras to look up into orbit to detect, track, image and categorise Resident Space Objects. To embed Machine Learning principles to allow autonomous detection and categorisation of space objects to provide essential data to clients.